Using an animal model of type 1 diabetes to identify biomarkers of pre-symptomatic disease and treatment efficacy

In type 1 diabetes the immune system of an individual selectively destroys the cells in the body that secrete insulin, a hormone which is essential for maintaining glucose levels in the body. This autoimmune process can be going on for several years before sufficient insulin producing cells have been killed to make the person clinically ill. If you could detect those people who were suffering from such an autoimmune condition before they became clinically ill it would be possible to intervene therapeutically to prevent further loss of these very important cells. Such an early intervention would mean that there would be no need to have daily insulin injections and would prevent the development of diabetic complications. Therefore if biomarkers could be detected in blood samples this would represent a significant advance towards a better treatment for type 1 diabetes.

Technical abstract
Type 1 diabetes arises as a result of autoimmune destruction of the pancreatic beta cells. It is known that the autoreactive destruction of the beta cells may have been occurring for years before diabetes onset. It would be advantageous to be able to fully identify susceptible individuals and intervene with a tolerogenic protocol before irrevocable beta cell destruction occurs. We propose to use the established NOD mouse model of type 1 diabetes, and specific interventions currently being examined in the Cooke laboratory, to identify biomarkers of underlying pathological processes at the pre-symptomatic stage of the disease. We will determine whether the biomarkers we identify provide a) accurate markers of predisposition to develop diabetes and b) can be used to monitor the success of therapeutic intervention. This would represent a considerable advance in the potential treatment of type 1 diabetes.